Brine Reduction Systems

Aston University- Dr Philip Davies
Prior to Aston University, he held positions as Senior Consultant at Scientific Generics Ltd (Cambridge), as Senior Mechanical Engineer at Melles Griot Ltd (Ely), and as Project Engineer at Lightworks Ltd (London). He has designed and developed several industrial products.

In addition he has held research posts at the Instituto de Energía Solar, of the Universidad Politécnica of Madrid, and at the School of Engineering Science of the University of Oxford.